STUFFED 2

Following the successful launch of our studio's first game, STUFFED, we are excited to announce the development of our second title, STUFFED 2 (working title), a sequel that will expand on the lore and characters of the universe.

STUFFED 2 will be a single-player, 2.5D story-driven puzzle platformer, that blends the charm of "Toy Story" with the eerie suspense of "Little Nightmares." Players will embark on a thrilling journey as they take on the role of a small teddy bear, navigating a strange dream world in search of their missing owner.